Supporting Post Pandemic Recovery and Resilience through New Forms of Data

This proposal will build a community of practice around the use of new forms of data to support post pandemic recovery and resilience, with a comparative focus on UK and South Korean neighbourhoods. Our network brings together two world leading labs: the Geospatial Analytics & Monitoring Centre, Korea Research Institute for Human Settlements and the Geographic Data Science Lab, University of Liverpool. With an emphasis on supporting interactions between early career researchers, three collaborative activities / events will expand our core network and include a UK workshop; an innovative virtual data study group and an international conference.